AZTEC (Aerothemal netZero TEChnologies)

Achieving the UK Aerospace NetZero 2050 target and maintaining the UK's global competitiveness will require new ultra-efficient turbofans that improve efficiency and reduce the climate impact of aviation. Ultra-efficient turbofans will reduce considerably in-flight aircraft energy consumption and will enable energy savings on zero-carbon platforms, thus reducing ground energy demand and competition for renewable energy.

The project will develop Aerothermal net-Zero TEChnologies (AZTEC) for the next generation of ultra-efficient turbofan engines for widebody and narrowbody aircrafts. It will deliver efficiency and CO2 emissions improvements as well as improving aerothermal assessments enabling time-on-wing & servicing improvements that will reduce airline disruption at a competitive cost. It is a portfolio programme of related aerothermal technologies and methods that will:

1. Mature ultra-high bypass ratio turbofan engines technologies to ensuring readiness for new commercial aircraft opportunities.
2. Develop new aerodynamic technologies for the next generation of narrowbody and widebody aircraft.
3. Develop digital cross-cutting technologies that dramatically improve the speed and cost of the aerothermal design as well as unlock optimised designs through more accurate simulation of the physics.
4. Develop design capabilities for optimised in-service performance.